Redshift space distortions in modified gravity.

This project is an investigation of the modelling of redshift space
distortions in the clustering of galaxies. This will extend pervious
work to look at halo and subhalos and to include simulations of
modified gravity cosmologies as well as standard gravity. The outcome
will be an improved model that can be used to extract information
from upcoming galaxy surveys like those by DESI and Euclid.